Next Generation Switch Mode Power Supply Driver System for ultra efficient LED lighting

Lighting accounts for >19% of global electricity consumption. LED’s are revolutionizing the energy efficiency of lighting, however, despite continued innovation in design & materials, thermal management remains the most critical problem of modern LED lighting systems and is the main cause of failure. New Lighting Technology Limited has designed & developed a novel (patented) Switch Mode Power Supply (SMPS) Driver system - ‘Temperature Distribution Quark (TDQ)’ which regulates heat through LEDs resulting in power usage reduction & increasing overall efficiency to levels >90%. They have a bespoke product in the market place, however in order to meet the strict demands on efficiency, power factor & price & to keep pace with a rapidly evolving LED market, NLT now seek to undertake a programme of industrial research to advance & refine the core TDQ technology using innovative components and materials, with the aim of improving the core efficiency of an LED by a further 3% & overall system efficiency by 1%. The project will result in the development of a suite of 8 TDQ SMPS system prototypes with varying power outputs covering the majority of output requirements for the Commercial, Industrial & Construction lighting markets (representing ~10% of global lighting usage). Initial market entry through existing customer base & licensing is expected early 2015, with direct sales following investigation of in-house manufacturing & production options expected early 2017.